The writing processes of writers with and without dyslexia

Research questions:
1. How do the writing processes of dyslexic and non-dyslexic students differ, and how do these differences relate to text quality and the development of the writer's understanding?
2. How are these relationships moderated by different writing strategies?

Background and rationale for the study:
Writing is acknowledged as a particular problem for students with dyslexia in higher education (Hatcher, Snowling & Griffiths, 2002; Snowling, 2008). These problems are assumed to arise from problems with the lower level processes involved in spelling (Connelly, Campbell, McLean & Barnes, 2006), and in consequence students are typically allowed extended time for writing under exam conditions. Previous research (Galbraith & Baaijen, 2015) has confirmed that the poorer quality of the writing produced by students with dyslexia is partially mediated by dyslexic students' weaker phonological/spelling skills, which lead to less fluent text production and reduced text quality. But, in addition, Galbraith & Baaijen found that dyslexic students had difficulties with planning and with the generation of ideas during writing which could not be directly accounted for by their weaker phonological/spelling skills. They suggested that an alternative drafting strategy, in which students produced spontaneous drafts of text, and then revised these over a series of drafts into well-formed text, could be more effective for such students. The proposed project is designed to explore further the effects of dyslexia on writing by using keystroke logging and retrospective verbal protocols to identify writing processes as they unfold in time (Baaijen, Galbraith & de Glopper, 2012); Galbraith & Baaijen, in press). It will involve comparing dyslexic and non-dyslexic undergraduates producing texts using either an outline planning strategy or a revising strategy, and assess the effects on writing processes, text quality and the development of writers' understanding of the topic (Baaijen, Galbraith & de Glopper, 2014; Baaijen & Galbraith, in press). Analysis will include linear mixed effect modelling of the writing processes and path analysis of the relationships between the variables.